University of Durham and KHWS Limited

To develop an advanced methodology and data analytics on real time measurement to identify and manage key moments of intent that influences the path-to-purchase consumer decision-making in retail.